Nottingham Trent University and Urgo Limited

To develop a novel patient-customised compression sleeve for the treatment of lymphoedema. Lymphoedema is a painful swelling of the arm and hand that can develop in women after surgery or raidiotherapy for breast cancer